A Minority At Law: Jews And The Courts In Medieval England, c. 1216-1290

The studentship will examine how Jews, men and women, interacted with royal justice, and how they navigated Common Law jurisdictions in medieval England. It will disrupt our understanding of how minorities were involved in civic life and provide the student with a topic at the cutting-edge of scholarship combining legal history, race and racialisation with archival and recordkeeping practice. The close collaboration will allow the student access to specialist knowledge and training across the partnership and opportunities to contribute to the generation and dissemination of knowledge for diverse audiences on England's most prominent medieval minority community.